GroundsWell: Community and Data Led Systems Transformation of Urban Green and Blue Space for Population Health - Consortium Development Grant (CDG)

Those living in low-income areas have a much higher risk of long-term conditions such as diabetes, heart disease, depression, and frailty. Our lifestyle, such as how active we are, what we eat and if we smoke or drink alcohol in excess can greatly increase our chance of having one of these diseases. The environment that we live in, such as if we live close to or visit parks, canals, and forests, can help us live a healthier life. However, communities living in low-income areas can have poorer access to such spaces or use them less. They also have less voice in decisions affecting their local spaces, at either local or national level.

We propose a new partnership: researchers, clinicians, practitioners (such as urban designers) and policymakers all working with local citizens who have the most to benefit from better access to and use of quality spaces. We will work collaboratively to identify poor quality and underused spaces through citizen-led approaches. We will then work with them to develop and/or modify outdoor spaces so that they are high quality and fit for purpose. These actions can be as small as window boxes in schools, or as large as the development of new greenways or reshaping policies regarding land use to protect our green spaces. We will also work to identify ways in which we can promote such spaces for everyone, ensuring that no community is excluded form benefit. The important aspect is that local communities are fully involved in decisions about what they want, and what they will use, thus becoming central to the decision-making process. They will also be involved in the evaluation of these actions, enabling them to directly see how the process has benefited their communities.

An important part of putting actions and solutions in place is understanding if they work (or not). Data plays an important part in measuring success, particularly if the same data can be collected consistently across the different actions. Another part of the partnership will be establishing a way of bringing multiple sources of data together so we can effectively determine what works across multiple projects and settings. So, whilst citizens can be involved in collecting data about whether the space has improved their health and wellbeing (through a bespoke app), we can also use other data on health, wellbeing and the environment that is routinely collected by local councils and governments.

The main research will take place in three different cities - Edinburgh, Belfast and Liverpool - all with some similar features (such as large urban areas with lower income communities) and distinct features (such as geography and culture). Each city already has policies and programmes in place to improve green and blue space, but there is much room for improvement. Working with the local citizens we will test a range of different methods and approaches, and be able to collect a large amount of data. This data can then be used to understand what works for whom and why across the cities. We can then use this knowledge to predict what could be effective over a much wider area, and also what does not work. We can also make some decisions around what is good value for money, and what is not.

We also understand that individual small actions within local communities (or even within cities) are not going to solve the problem, which is why we are also going to focus on how our research can help inform future policies and programmes.

Our programme of work will take a whole life course approach which will ensure inclusive environments for all; working with our youngest citizens in particular will ensure early cultural change levers are activated, empowering a new generation with lifelong health and wellbeing.

Technical abstract
Urban blue and green space (UGBS) benefit lifelong health and wellbeing. However, due to poorly configured management systems and lack of knowledge of what works to promote use, opportunities to improve population health are missed. Our consortium will build a virtuous cycle of research, policy and practice, working with citizens who have the greatest potential to benefit from UGBS. Involving actors across the whole system, we will identify economic, social, and cultural levers that are furthest upstream, and translate evidence into system-wide UGBS interventions to improve population health in 3 cities (Belfast, Edinburgh and Liverpool). We will address our objective via 6 interacting work-packages (WP). WP1 deepens understanding of the determinants of non-use of UGBS; WP2 enables insights to flow to and from real, citizen-led, intervention development, implementation and evaluation projects; WP3 creates a dynamic flow of data between 'experts' and citizens, serving the needs of both. We will collate multiple sources of spatio-temporally coincident health, wellbeing, and environment data to enable effective, accurate real-world evaluations of UGBS; WP4 transforms our ability to economically value UGBS; WP5 explores the systems and policies that create, maintain and govern UGBS; and WP6 synthesises our evidence to simulate future interventions. Having driven environmental and societal changes, citizens will help evaluate the most effective and inclusive changes and recommend mechanisms for change to citizens in other UK cities and globally. Taking a systems approach and embedding our researchers (and vice-versa) within national and local governance, 3rd sector, and industry will ensure our research has direct policy and practice impacts. Our whole lifecourse approach will ensure inclusive environments for all and working with our youngest citizens will ensure early cultural change levers are activated, empowering a new generation with lifelong health and wellbeing.

This grant is funded by the UK Prevention Research Partnership (UKPRP) which is administered by the Medical Research Council on behalf of the UKPRP's 12 funding partners: British Heart Foundation; Cancer Research UK; Chief Scientist Office of the Scottish Government Health and Social Care Directorates; Engineering and Physical Sciences Research Council; Economic and Social Research Council; Health and Social Care Research and Development Division, Welsh Government; Health and Social Care Public Health Agency, Northern Ireland; Medical Research Council; Natural Environment Research Council; National Institute for Health Research; The Health Foundation; The Wellcome Trust.